Gene-Phenotype Modelling to Aid Patient Stratification for Autism Spectrum Disorders

Genetic association studies have been widely used to identify elements of the human genome that are linked to disease states typically using regression models to identify significant differences in positional nucleotide frequencies between affected and unaffected individuals. Genome Wide Association Studies (GWAS) have required large cohort sizes due to the often-weak disease signals scattered across the genome. This is especially true for multi-factorial disease where effects at many genomic loci interact to produce the disease state. In this project we will explore the potential of multi-modal data and novel methodologies to measure the association of genetic variation with disease state. We will extend studies using detailed clinical and phenotypic data together with whole-exome and whole-genome sequencing data for patient cohorts of autism spectrum disorders. Beginning with traditional QTL and PheWAS approaches we will then explore whether gene variant-phenotype networks can be used to evaluate the contributions of groups of variants to ASD phenotypes allowing for multi-order interactions. Genome scale bipartite gene-phenotype graphs may provide a rich substrate for i) patient stratification, ii) identification of linked phenotypes, iii) identification of genomic loci that jointly associate with phenotype,
and iv) therapeutic target discovery.